Beanbag App - Beta Version

**Overview**

Beanbag Health is a purpose-driven business aiming to transform support for young people suffering with eating disorders through a highly empowering approach, avoiding an overly clinical look and feel, and placing emphasis on peer support as much as clinical input.

The Beanbag digital app will support people to manage their own journey of recovery, change their behaviours and maintain their recovery through four features:

1\. Safe, supportive peer community

2\. Self-serve content platform drawing from evidence-based treatments

3\. Behaviour change support and just in time adaptive interventions.

4\. Recovery coaches to guide users through treatment programmes.

**Project Vision and objectives**

This project will develop our working prototype into a beta version that we can test with users at scale. The beta version will be our minimum viable product and part of our critical path to raising further investment and also to trialling our product with the NHS and private clinics.

Our prototype was developed through extensive codesign and user testing since January 2022 and will continue to generate insights through to year end. However, the prototype does not integrate the various product components well and many processes need to be run manually by the Beanbag team so we can only accommodate a low number of users.

The beta app will be a substantial improvement in user experience and introduce basic just-in-time adaptive interventions to shift behaviours. It will also provide scalability, by automating various processes currently done manually and incorporating a robust quality and clinical risk management system to comply with NHS commissioning requirements.

**Details of how innovative**

Not only will our product be evidence-based; it will have an empowering and approachable look and feel. This is very different from a traditional purely clinical service as it provides relatable, non-judgmental but trustworthy support that can be digested in small, immediately actionable steps as well as opportunities for deeper psychological support. Our app will be the first online guided CBT for eating disorders commercially available anywhere in the world and the first eating disorder app to use just-in-time adaptive interventions. The combination of peer community with treatment also makes us distinctive.